Assessing the efficacy of different survey techniques to determine status & threats to the Endangered Philippine pangolin in Palawan, Philippines

Pangolins are the most heavily trafficked mammals in the illegal wildlife trade. All four Asian
pangolin species are listed as either Critically Endangered or Endangered on the IUCN Red
List due to past, present and predicted population declines which are driven by the growing
demand for pangolin parts and products. The Philippine pangolin (Manis culionensis) is
endemic to the island of Palawan in the Philippines and is arguably the least known of all the
pangolin species, with limited population data available. Population declines of >50% are
predicted but we have little knowledge on the local or international threats placed upon this
species, or even of the effectiveness of different research methods to gather baseline data to
inform its conservation. This project will therefore assess the ability of a series of different,
complementary methods to gather conservation-relevant data for the Philippine pangolin. It
will inform conservation biology by building an evidence-base from which to provide the first
robust assessment of the Philippine pangolin's conservation status, but with wider
application through the development of an integrated methodological toolkit suitable for
investigating the status of other poorly-known threatened species. It will also provide
conservation planners with new data on the anthropogenic threats this species faces from
the illegal wildlife trade in order to help prioritise conservation action.